AI-Enhanced Healthcare - Leveraging Multimodal Data Integration for Impactful Innovation

The healthcare sector is facing an unprecedented data influx from diverse sources, including medical imaging, electronic health records, and wearable devices. These data hold immense potential to revolutionise patient care and system efficiency. However, exploiting this potential necessitates tailored data engineering approaches for healthcare. This project's primary aim is to develop state-of-the-art data engineering frameworks exclusively for healthcare applications. Specific objectives include: 1. Efficient Data Integration: Create robust mechanisms for integrating diverse healthcare data sources, such as medical images and electronic health records, providing a comprehensive patient view. 2. Real-Time Processing: Engineer real-time data processing pipelines for wearable devices and sensors, enabling timely interventions and personalised care. 3. Informed Decision-Making: Implement advanced analytics and machine learning to derive actionable insights from healthcare data, empowering data-driven decision-making.